Offshore modular wind technology

GAG414 Ltd will use its FAST Start Grant to ready for investment an innovative technology that could increase existing wind farm production by 65% within 5 years helping the UK Government achieve its offshore wind net zero targets of 30GW installed power by 2030\. Project outputs will be a techno-economic study produced by 5 persons in 5 months and will unlock future investment and commercialisation.